Prismatic cell improvement through better mechanical design

This project seeks to demonstrate that by combining sodium-ion electrodes with advanced mechanical cell design, we can produce cells with >210 Wh/kg, at 40% of the cost of state-of-the-art LFP/graphite cells.

The performance of lithium-ion cells has increased enormously since the first commercial cells were released in the 1990s. This performance increase has been largely driven by improvements in the chemical composition of the cathode and anode electrodes and the electrolyte. Over recent years the rate of this improvement has begun to plateau. Consequently cell developers are looking for new chemical systems to demonstrate those improvements such as: solid-state, lithium-sulphur and lithium-air batteries which are still many years from a commercial release.

These new chemistries and cells present a hope of significantly improved performance vs. current state-of-the-art lithium-ion, however they come at a cost. Advanced manufacturing techniques are required to build these cells making them significantly more expensive than todays lithium-ion cells.

By demonstrating high energy density sodium-ion electrodes and next generation mechanical design, which maximises the amount of active material within the cell, this grant will show that the performance of state-of-art lithium-ion cells can be beaten at a 40% reduction in cost.